University of Bournemouth and Time and Data Systems International Limited

To develop the capability to create test and validation systems for current and future access control solutions coupled with a knowledge learning database.